Physics-AI Driven Industrialisation of a High-Performance, Rare-Earth-Free Light Alloy from Recycled Feedstock for Additive Manufacturing

We are advancing sustainable, high-scrap-content metal component manufacturing by combining physics-based modelling with artificial intelligence, transforming how lightweight metal components are designed, developed and industrialised.

This project will accelerate the industrialisation of a high-performance, rare-earth-free light alloy derived from recycled feedstock for additive manufacturing by optimising its chemical composition, establishing robust processing and heat-treatment parameters, and producing a comprehensive alloy datasheet. The objective is to deliver a market-ready light alloy with superior mechanical performance, lower cost and reduced embodied CO2 compared with existing alternatives. This materials innovation will enable the additive manufacture of critical structural and functional components for civil aerospace, electronics and motorsport, overcoming current material limitations that prevent these parts from achieving the performance of legacy alloys using traditional manufacturing methods.